LOFAR-UK 2016-2019: LOFAR-UK Compute Facility

LOFAR, the LOw-Frequency ARray, is the world's most sensitive radio telescope operating at metre wavelengths. It is now producing extremely sensitive and detailed images of the radio sky at these wavelengths, but the data reduction process is complex. The proposed funding allows us to maintain and expand an existing computing facility for the use of UK astronomers involved in LOFAR.

Potential impact
See main LOFAR-UK proposal for details.